Future Medicines Accelerator Programme

This Future Medicines Accelerator project brings together an internationally recognised consortium of scientific and technical leaders in the field of future medicines, with world-leading expertise alongside commercialisation and investment experts. The project is led by LYVA Labs partnering with:

* Bionow
* Medicines Discovery Catapult (MDC)
* Cell & Gene Therapy Catapult (CGTC)
* Microbiome Innovation Centre (MIC)
* Infection Innovation Consortium (iiCON)
* Future Medicines Institute (FMI)
* Centre for Process Innovation (CPI)

Together these organisations form a super-cluster of accelerators, with extensive national and international networks and a track record of delivering positive outcomes for SMEs and HEIs in the health and life sciences sector. This creates a unique space for entrepreneurs to explore and develop their ideas, including relevant drug discovery processes, manufacturing, technical and regulatory advice, alongside market analysis, funding options and commercial exploitation, enabling them to translate their research into future medicines and advanced therapeutics. They will be supported to write compelling grant applications, pitch to investors and become investment ready.

Running between September 1st 2025 and 31st March 2026, and building on our previous experience of running bespoke, tailored accelerators; our two-stage approach will deliver a pre-accelerator, for twenty early-stage companies (TRL2-4). We will provide them with a strong foundation of knowledge, access to world-leading scientists, experts in product development and regulations, manufacturing and scaling, and research facilities through the Catapults and specialist centres. This will enable the cohort to develop partnerships to support ongoing R&D beyond this project. In addition, the cohort will be supported to establish a peer-to-peer network they can maintain at no cost.

Modules in the Pre-Accelerator are:

_Market Research, Competitive Position & Commercial Analysis._

_Product design, development & prototyping._

_Exploitation plan._

_Building your business._

_Early-stage financing, grant & equity._

During the Pre-Accelerator we will identify a cohort of 8-10 to progress to the Accelerator, receiving bespoke support to develop a detailed R&D and exploitation plan. We will work with each of these companies and delivery partner teams to design a tailored service, focused on their technical and scientific challenges, assigning resources to ensure best value and maximum impact for the SMEs.

Throughout the programme innovators will be supported to draft a Biomedical Catalyst grant application. This will be assessed and feedback provided by experienced grant writers and assessors from within the partner organisations, preparing the cohort to apply for grant funding. They will also receive investment readiness and pitch training and attend an investor dinner and pitch session with a panel of early-stage and sector specific investors. An online peer support group will be established. The companies will receive a personalised information pack to take away with them; including information/expert advice and guidance collated from across the programme, equipping the cohort with the skills and resources required to secure funding and drive their innovations to market.

A key learning from delivery of the previous IUK Microbials Accelerator was the importance of in-person events at the start of the project, and of the peer support, both have been incorporated in this project.